Spatial Audio in Virtual and Augmented Reality Technologies

Virtual and Augment Reality (VAR) is a rapidly developing area of creative technology. As VAR technologies begin to mature and become more widely adopted, it is clear that the quality and detail of the immersive experience will be of increasing importance. Central to this will be high quality immersive sound. There is a saying in VR: "the ears point the eyes". When we hear a sound that is out of our field of view, we instinctively look round to find its source. Sound is a deeply embedded aspect of any VAR experience and is an important instigator for interaction in immersive environments, yet many VAR companies have been predominantly focused on graphics and image.

The aim of this partnership is to develop new technologies for working creatively with high quality VAR sound in the most detailed ways, and to explore new creative applications for VAR sound. These could include soundscape recording, 'sonic tourism', new forms of creativity, interactive distance-learning, remote performing-art collaboration, and so on. In the future, VAR will find creative uses that are as yet unimagined. This partnership will help UK and Chinese creative industries on that journey of imagination.

Potential impact
The project will be of benefit to specific SME's in the UK and China, who will gain access to research expertise that can inform product development, particularly that focused on the creative application of spatial audio in VAR environments. They will be able to develop their international competitiveness by drawing on trans-national knowledge resources that they would not otherwise be able to access. They will also benefit from the development of new applications for VAR technology, which will make their products and services more useful and attractive to potential end users.

Two of the SME's are based in Wales, and this could help Wales gain a substantive edge within the highly competitive VAR field and help develop further industry growth and employment within the sector.

Another focus for the research and its application the potential to create high quality VAR soundscape environments. This could help Wales develop its international marketability as a tourist destination, through the development of virtual 'sonic-tourism' experiences.

The development of VAR-audio for distance learning in sonic art and creative audio applications could have long-term benefit to the creative industries sector, which is currently experiencing a skills shortage. It would enable new partnership educational programmes to be developed which would not be constrained by national or geographical boundaries.

Our work with theatre partners developing VAR for remote performing-art collaboration could benefit performing arts organisations in China and the UK by enabling international collaborative work.
The bringing together of partners with such a unique range of research knowledge and practical expertise, across national boundaries, has the potential to give Wales a significant edge in the creative application of new technologies for VAR audio.